Quantum mechanics in rotating reference frames

"We currently do not have a theory for quantum gravity and, more in general, a quantum theory of curved spacetime. Recent works have highlighted the necessity to perform a first step to experimentally establish if gravity or spacetime are actually quantum in their nature as this too is currently unknown. The project will focus on establishing experimental techniques to determine of curved space in the form of rotational motion can create entanglement between otherwise, independent photons. This would represent the first experimental demonstration of genuine entanglement generation from non-inertial motion, i.e. from a curved space background.
The project will be predominantly experimental albeit in collaboration with theorists working in the same team. The project will first focus on developing the required photonic technologies to measure entanglement and will then proceed to implement these on a rotating platform where we will perform Bell test measurements to assess the creation of entanglement between photon pairs.
"